Artwork Aspects - phase 2

Imagine seeing an Artwork in your home without it physically being there.

Imagine showcasing an Artwork to a client in their home without the risk of loaning and insuring the piece.

Imagine an Art graduate in London presenting their collection to a Hotel owner in Sydney without flying thousands of miles.

Imagine an artist taking their entire portfolio to a curator without the need to transport valuable Artworks.

Scenarios that seem impossible, but with Artwork Aspects anyone, anywhere in the world can see Artworks in situ, to scale and in real time in their home, venue or place of work.